University of Bath and Generative Parametrics Limited

To develop new additive manufacturing technologies that will open up designs and printing capabilities up until now unable to be tackled by these technologies.